Regulation of the positional stability of neurons in the developing nervous system

The nervous system is composed of clusters of neurons that communicate through a network of processes, sometimes called nerves. Neurons are large and complex cells that extend processes, sometimes metres long, to specific targets. Yet, while they extend these long processes, the cell bodies of the neurons must also find their own settling places within precise boundaries. This is important to build a functional nervous system: that like neurons cluster together at the appropriate place when at the same time extend processes to different parts of the body. Strangely enough, we don?t know how neurons do this but recent experiments suggest that their supporting cells, the glia, play a role in setting the boundaries. This is what I want to investigate. This is important if we want to understand how the nervous system is built, why things sometimes go wrong in development or adulthood and how to fix them. For example, recently people have been talking about the possibility of using stem cell therapy to repair the nervous system. These stem cells will be implanted in the nervous system and will have to migrate to the right position, be maintained there and extend processes. Should they not be maintained, they might prove counter-productive and perturb the nervous system they are supposed to cure.

Technical abstract
The nervous system is composed of clusters of neurons in defined positions that communicate through a complex network of processes. The positioning of motor neurons within the spinal cord is regulated by boundary cap (BC) cells. Remarkably, in the absence of BC cells, motor neuron somata translocate along their axons and exit the spinal cord. It is possible that a similar regulatory mechanism operates throughout the developing nervous system, and I plan to investigate its molecular basis. I have already identified Neuropilin-2 as a receptor for motor neuron stability. I shall identify candidate co-receptors, ligands and effectors involved using RNA profiling by microarray analysis and in situ hybridisation of candidate genes in the chick embryo. These will then be screened using locally restricted expression of siRNAs or of dominant negative constructs. Wherever possible, conclusions will be consolidated by studying relevant k/o mouse embryos.